Rapid Continuous Cost Classification and Interoperability Platform through Generative AI (RACIP-COST+)

The primary use for a bill of quantities in building construction is considering the holistic view of the procurement and delivery process. Therefore, the New Rules of Measurement (NRM) data that has recently been taken up is very limited as it only classifies building components about the elemental cost breakdown of a project and does not account for the overall cost of the component's lifecycle over the whole building's design, procurement, construction, maintenance, and disposal. An essential part of NRM is to provide feedback information to designers and clients. This is so adjustments can be made to find the most cost-efficient way to construct a building of functionality and quality. The benefits and implications of reclassifying building components in the preparation of bills of quantities (BOQ) offer diverse debate and have implications for the various parties in the construction process. The diversity of construction practice in the global context places a particular constraint on researchers, with national standards and practices often being too diverse to generalize meaningfully. In the event of a BOQ reclassification, it is usually the case that these changes should be reversed to maintain the same relative price of each item and the cost of an item. An adjustment can easily be made by modifying the item quantity to bear the same numerical value change as the new BOQ quantity minus the old BOQ quantity. Using the cost between old and new BOQ, the change in BOQ value can be found and the above method is used to determine the correct item price. By using generative AI (GAI) for BOQ generation, quantity surveyors and cost planning teams will create more time for more productivity.

The objectives of the RACIP-COST+ project are to:

_1) Advance the features of RACIP-COST by reviewing the system architecture by updating the foundation language model (FLM) to develop a large language model for RACIP-COST+._

_2) Develop and validate a classification module with a multi-hierarchical phraseology system for BOQ reclassification._

_3) Produce a plugin that can be integrated with other CAD measurement applications._

_4) Design, test and validate a complete RACIP-COST+ platform with commercialisation and retraining features._

_5) Promote and exploit RACIP-COST+ for commercial benefits through a commercialisation and exploitation plan._